Exploring the nexus between the aspiration to equitable education systems and its measurement in international development frameworks.

The research focuses on the nexus between theoretical definitions of equity in education and mathematical constructs; indicators, used to measure these various theoretical conceptions. It will explore the feasibility and consequences of embedding philosophical concepts, such as equity, in the global development agenda as well as the validity of associated methodological choices. The research will first develop a measurement theory to structure the relation between the concepts measured and their actual measurement. Measurement theory and associated axiomatization have been used in other fields such as Psychology and can be used to assess the validity of statistics to measure a given construct. It will be applied to guide the assessment of indicators' validity in relation to conceptualizations of equity in education. Building on the representational measurement theory, the research will then mobilize computational social sciences and use Argumentative Zoning and n-gram analysis to identify key authors and proponents of equity concepts and indicators, over time and space. Further, the research will assess the alignment between equity concepts and indicators used. Finally, using data from household surveys and learning assessments, this research will integrate equity indicators into the education production function and will model variations in costs and effectiveness of decisions depending on the equity indicator used and target sets for various vulnerable groups.